Immunity to gamma-herpesviruses

Human herpes virus-8 (HHV-8 or Kaposis sarcoma associated herpes virus, KSHV) causes infections that people carry for life mostly with no ill effect. However, especially in people whose immune systems are suppressed, such as patients receiving bone marrow transplants after radiation treatment for leukaemia, or with the development of AIDS, this virus infection can get out of control and become life-threatening through the development of virus induced cancers. This reflects the important role that our immune system, especially that part of the immune system involving a type of white blood cell called a T cell, normally plays in controlling virus infections. We wish to study the way human T cells normally control HHV-8 infections and what parts of the virus are the main targets for T cell attack. HHV-8 is of interest to us as it contains proteins known to disrupt immune system recognition, however the impact these proteins have on the choice of target is not known, providing us with a natural model to examine the consequence of virus mediated subversion of the T cell response. In addition we wish to identify T cells that respond to a set of virus proteins which are only expressed by the cancers caused by this protein. The knowledge of these targets will be of particular importance for future studies understanding why some people do not control HHV-8 induced cancers with their T cells. Furthermore this information will allow us to make informed decisions as to the development of laboratory based strategies to target these responses and to the development of vaccines against this virus and the cancers associated with it.

Technical abstract
Human herpes virus-8 (HHV-8, or Kaposis sarcoma associated herpes virus, KSHV) is a g-2 herpesvirus that infects endothelial and epithelial cells and, like the g-1 herpesvirus Epstein-Barr virus (EBV), B cells in which it establishes a reservoir of latently infected cells. Using the response to EBV lytic cycle antigens as a model, we have investigated the CD8 T cell immunodominance hierarchy of these proteins. We observed a bias in reactivities toward proteins expressed early in the replicative cycle and established a good correlation between the observed hierarchy and the ability of infected cells to present these epitopes. Little is known of the immunodominance hierarchy to HHV-8 lytic cycle proteins but would be of interest to determine this as HHV-8 encodes two known lytic cycle immune evasion genes, the effect of which on the lytic cycle immunodominance hierarchy is unknown. It would be of further interest to compare the HHV-8 immunodominance profile with that of EBV, where there is emerging evidence of a lytic cycle immune evasion function. We plan then to identify immunodominant HHV-8 lytic cycle-specific CD8 reactivities, using a strategy where recombinant adenoviruses or modified vaccinia Ankara expressing selected HHV-8 genes are used to stimulate HHV-8-specific CD8 T cells from HHV-8 infected individuals and use these reactivities to define HLA restrictions and identify epitopes. These epitopes will be used to quantitate responses by standard ELISpot and tetramer analysis, allowing the definition of the of the immunodominance hierarchy to lytic cycle antigens. We will generate HHV-8 T cell clones and use these as probes to examine the ability of these cells to recognise targets naturally replicating HHV-8 in an attempt to correlate immunodominance with antigen presentation. In a second arm of this work we plan to identify CD8 epitopes in latent cycle proteins that are expressed in HHV-8 associated malignancies using similar strategies. These epitopes will allow us to examine for evidence of immune focussing, like that seen in EBV latent-specific responses, and also serve as a basis for future investigations into understanding immune control of HHV-8 malignancies. In addition, one of these HHV-8 latent cycle proteins, LANA1, responsible for genome maintenance, has similarities to its EBV homologue, EBNA1: a protein that substantially inhibits its own antigen presentation. We plan to examine LANA1 for ability to prevent recognition of itself, by expressing LANA1 in cells and examining whether CD8 T cells can respond to epitopes contained within this protein.